Artlume

We3World is a UK-based digital art SME with a core project team of Patrick Ashworth (Founder/CEO), Nukhet Cetin (Creative Director), and Paco Alvarez (Technology Lead).

Digital artworks on the blockchain, or non-fungible tokens (NFTs), have become a $41B industry in just two years (Chainalysis, 2022). NFTs now represent 45% of the art market, with an estimated 28.6M NFT collectors globally holding hundreds of millions of NFTs. And the generative AI "image and video" market is valued at US$10.14B (2022) and forecast to grow to US$109.37B by 2030 (Grand View Research, 2023).

However, there are insufficient solutions for NFT collectors and creators of AI Art to display their collections, and share with family and friends, and a missed opportunity to promote art and technology engagement and education. A key issue is that existing devices, including SmartTVs and dongles, are produced by a range of manufacturers and have different operating systems, making it a challenge to standardise NFT display technology.

We3World is developing Artlume, a Web3/AI display platform including mobile, TV and web apps to display and 'show off' collectors' NFTs and AI Art on existing TVs and screens. This innovation will provide the solution for displaying NFTs on existing devices for 28.6M NFT collectors and millions of AI creators. Artlume will make displaying AI Art and NFTs easy, and that NFTs can be used and not locked away in a wallet for no one to view. AI Art and NFTs can be shared with friends and an art community to build collection visibility and access. Artlume also enables users to experience digital art in high-quality and full screen, while illuminating spaces in homes and offices and making AI Art, NFTs and digital art part of users' daily lives.